Tidal array cost reduction: Testing a removable nacelle design for DeltaStream Technology

Tidal Energy Limited (TEL), the UK technology company behind the DeltaStream tidal stream turbine and owner

and operator of the Ramsey Sound test site in Pembrokeshire, is working with the Marine Energy Research

Groups of both Cardiff and Swansea Universities to design, analyse, construct and test a new removable nacelle

system.

The project is aimed at significantly reducing the operation and maintenance costs associated with commercial

tidal turbines, as well as identify operational limits and robust equipment to withstand the demanding physical

characteristics of the marine environment.

Success of the project will accelerate TEL's plans to implement arrays of DeltaStream turbines thereby helping

arrest climate change, ensure security of supply and help to develop the new tidal energy industry, creating

thousands of new jobs in UK.